Epigenetic regulation of human embryonic stem cell differentiation

Technical abstract
Human embryonic stem cells (ESC) are pluripotent cells derived from embryos at the blastocyst stage of development. Their embryonic origin confers upon them the capacity to proliferate indefinitely in vitro while maintaining their ability to differentiate into a large number of specialised cell types. The use of ESC as a model to study human development has great potential to understand the early stages of embryogenesis that would otherwise be restricted. Furthermore, the ability to reprogramme adult human cells to ESC and differentiate to a desired cell type has far-reaching biomedical applications, including patient-specific therapies, disease modelling and drug discovery.